Unique Oxygen Concentrator for Improved Oxygen Delivery

The Unique Oxygen Concentrator Project will design, produce and manufacture a more efficient oxygen concentrator that better meets the oxygen needs of hospitals and care homes responding to the COVID-19 pandemic. The new design improves oxygen flow rates and increases pressure, allowing the storage of oxygen. Enabling 1 unit to distribute to multiple patients. Additionally, the project increases the control of supply and cost by manufacturing these oxygen concentrators in the UK.